Phillips Solicitors

"Phillips Solicitors:
Whether you are a business or a private client, you'll find we offer a wide range of comprehensive services. We have a
modern and forward-thinking approach, and our teams of highly qualified legal experts are all committed to giving you the
very best advice and exceptional service.
You can be reassured of our quality of service because we are recommended in the Legal 500, which is the largest and
most prestigious in-depth survey of the UK legal market and offers the definitive judgement of law firm capabilities. It is an
independent guide, and firms and individuals are recommended purely on merit.
We are a multilingual firm with various members of staff fluent in many languages. Our support teams are made up of legal
assistants and secretaries, with additional staff managing finance, administration and marketing.
The grant that will be awarded under the Innovate scheme has allowed the Firm to bring in a subject matter security expert
and has given us the help to move towards applying for the government Cyber Essentials scheme, which is a benefit to our
clients and new prospects"